Mapping nutrient uptake and processing in Mycobacterium tuberculosis

Mycobacterium tuberculosis (Mtb) is the causative agent of tuberculosis (TB) and is a global killer, in 2015 it infected an estimated 10.4 million people and killed an estimated 1.8 million people. New drugs and therapeutic strategies are urgently required to combat the global increase in drug-resistant strains of Mtb.
Mtb has evolved strategies to evade the host immune system and is able to survive within the macrophage environments for decades without causing disease. However, the nutrients that Mtb uses and metabolises are poorly understood. In this project, we will utilise an exciting multi-disciplinary approach to determine the biosynthetic pathways involved in nutrient uptake and metabolism in the Mtb pathogen. These studies will provide new insights into the molecular basis of nutrient recognition and biochemical pathways involved in the Mtb pathogen and have a direct impact on the development of new strategies to combat this global disease.